ASSURER - "stAbiliSation SUppoRt for aErospace Recovery"

The Stabilisation Support for Aerospace Recovery (ASSURER) project is a support application to balance out some of the increased costs associated with current Aerospace innovation projects as a result of the COVID-19 pandemic. The Aerospace sector has taken a significant hit during the last 18 months, but prior to the pandemic was growing at a significant rate and of major value to the UK economy. Advanced Manufacturing Ltd (AML) were involved in Aerospace productivity project/s which are detailed below in italics for context.

_The current business and regional jet aircraft market is expected to expand significantly in the next five years, requiring up to a threefold increase in production rates for higher volume components such as aerofoils for the associated aero-engines. As a result, the supply chain needs to make a step change improvement in its production rates on these types of components._

_As such, the Automotive Excellence in Aerospace (AXIS) project aims to bring together innovative technologies for rate production in automotive applications into an aerospace cell to vastly improve production rates. These technologies combine digital connectivity between supply chain partners, advanced shipping and condition of supply information to drive predictive programming, automated part loading using flexible fixtures, and advanced machining techniques to meet this challenge._

_The principle project output is a functioning demonstration cell for business and regional jet engine aerofoil manufacture with a connected supply chain component. This cell will show the capability to achieve the desired three-fold increase in production rate for this aerofoil component market. The optimised demo cell provides the immediate route for engagement with an OEM in the development of a supply chain contract._

_The innovative aspect of the project is bringing together the four technologies in the work packages into a high rate production aerofoil cell. This includes the digital connectivity, automated loading of aerofoil geometry, adaptive measurement and control, and advanced machining techniques. All have been proven to work in other applications but bringing them together in an automotive style production approach to aerospace is the unique aspect of this project._

The ASSURER project provides financial support to the above project within three specific areas; an increase in raw material costs, an increase in key service subcontracting costs, and the requirement to outsource some production related operations due to lack of staff availability.